Master's Thesis on individual decision making on risky education choices, PhD: Decision making and risk preferences

Master's Thesis on individual decision making on risky education choices, PhD: Decision making and risk preferences